Enstorel-Bathal - mobile power for an island nation

Our Enstorel based ZE-Gen project will develop a highly innovative yet simple to use cleantech system for the Philippines that we expect to become a compelling alternative to fossil fuel generators - a solution that can apply anywhere across the Islands.

It will offer reliable access to noise-free, pollution-free electricity in places the Grid may not be able to reach and at a cost to users which the Grid might never be able to match.

Enstorel is a safe and robust electricity collection, storage and delivery device with exciting potential in many diverse applications. For this application Enstorels will be smart-combined with Grid outlets and/or renewable sources through a proprietary system controller which will make investing in community projects for renewable energy generation far more attractive than today, especially in places where Grid connections are patchy or impractical.